Authentication Scheme for Novel and Premium British Food and Drink (Authentick)

This project will deliver an authentication scheme to promote and protect British food and drink in National and International Markets. Food fraud affects UK brands, retailers and industry reputations leading to a loss of revenue and potential food safety issues.
Focusing on a range of key food and beverages this project brings together leading industry experts to develop fingerprinting methods that address the emerging issues of food origin and authenticity. The Authentick project will deliver accessible analytical solutions for the food and beverage sectors.